Exploring tankyrase regulation and cellular roles by CRISPR-based phenotpyic screens and functional studies

Establish a phenotypic screening system for tankyrase by CRISPR-X
Perform a CRISPR-X mutagenesis screen for tankyrase to identify novel regulatory principles in the context of Wnt-catenin signalling
Explore identified regulatory mechanisms in cell-based assays and biochemical studies using purified proteins
Perform a genome-wide CRISPR-Cas9 screen to identify homeostatic mechanisms that allow cells to tolerate the loss of tankyrase function